Swansea University And Welsh Government

To develop methods to assess the quality and costs of integrated older people's services, to drive national service re-design and realise associated financial and social benefits.